The University of Sheffield and Lubrizol Limited

To develop additives for Alkali Activated Materials (AAMs) to improve the durability and engineering properties of AAM technology as an alternative to Ordinary Portland cement (OPC) concretes.